Efficient and Environmentally Benign Manufacturing Routes to Novel Fluoropolymer Material Formulations

This project aims to develop novel polymeric materials and formulation manufacturing processes for use in organic thin film transistor (OTFT) devices. Such devices are expected to be incorporated in the next generation of flexible and conformable products, finding application in the fields of consumer electronics, wearables and medical devices. Specifically, the project proposes the development of novel purification processes for OTFT device component materials that are currently being developed by NeuDrive. These processes will result in formulations having lower cost of manufacture, improved manufacturability, higher performance and reduced environmental impact. The project will also seek to explore potential applications for the novel materials, outside of the OTFT sector.